Optimising wall-turbulence spectra for noise control

The key idea for this project is to work backwards to optimise
wall-turbulence noise reduction technologies. Usually the forward
approach requires generating an idea then observing how it alters
the wall pressure spectrum and thus the radiated noise (current
example include finlets, canopies, structured roughness). This
project would flip that idea on its head; what wall pressure
spectrum produces the lowest radiated noise (subject to it still
being turbulent), and can we generate with designs that create that
spectrum? In doing so, an optimal wall covering could be developed
that minimises wall-turbulence noise.